University of Nottingham and Hydrogarden Limited

To develop an energy efficient growing enclosure with tailored growing conditions by optimising the thermal envelope and heating/ventilation systems to provide ideal temperatures, humidity and gaseous concentration levels for individual plant species.